Rapid Glutathione Detection

Rescon’s glutathione sensor Proof of Market project is an investigation into the commercial
feasibility of our anti-oxidant sensor technology. This follows on from the early development
of our anti-oxidant sensor technology that can measure oxidative stress and ability to combat
it. Measuring anti-oxidants is important as they are a key indicator of health status and
diseases such as Alzheimer’s, diabetes and cancer. The end result of this project is to assess
the feasibility of developing this technology for use in laboratory, clinical settings and for selfmanagement
at home. Traditional tests are expensive, time-consuming, and require blood to
be drawn. Rescon’s technology is portable and can be used by a patient, saving the healthcare
system time and money. This technology also might be applied to animal health, the food
industry, and crop production markets.
In collaboration with Milner consultants, Rescon will profile the market including key
diseases, future trends in diseases, long-term sector trends, and any other important areas that
emerge. We will interview key stakeholders to investigate the best format our technology
should be in to solve their problems and for optimal market uptake. We will profile
international markets, looking at demographics and barriers to uptake. We will also profile
our competitors, with a comparative summary of functionality, pricing for similar products,
and strategy. To build upon this profile Rescon will complete IP searches to clarify market
position and potential for submission of additional patents, as well as forecasting costs for
project stages including manufacturing and taking the technology to market. Milner will
consolidate this research to develop a market model for Rescon. A final proof of market report
will be written summarising the market opportunity over the next 20 years. This will be used
to develop strategy and recommendations covering suggested routes to market and brand
positioning.